Spinor: building novel algorithms to identify abuse in online text

I am the CEO and co-founder of Unitary, a startup working to make the internet safer by building technology to identify and remove harmful content online.

To date, we have been focusing on image and video moderation, but we plan to capitalise on a growing demand for text-based moderation by developing novel algorithms to interpret abuse in online text.